Animals and adolescents: the role played by compulsory Literature education in the formation of adult human-animal relations

This project will contribute to posthumanist research in the fields of literary animal studies and education by
focusing on an overlooked yet significant moment in the formation of human-animal relations: the literary
education of the adolescent. Focusing on the period of comprehensive education (1965-) I will employ an
interdisciplinary approach combining close reading, theory-based and historicist approaches with qualitative
research within schools. The goal is to offer a critical analysis of how formal education in literary interpretation
facilitates, reproduces, or resists the education of the adolescent in anthropocentric attitudes.